Differenctiation of germ and associated cells in domesticated animals

Technical abstract
Successful devlopment of gonads and the production of viable germ cells require a sophisticated interplay between germ cells and numerous associated somatic cell types. The development of germ cells progresses from early committed precursor or stem cells to the mature gametes. This project aims to investigate key differentiation events in these prcesses with a focus on (a) granulosa cell differentiation and (b) spermatogonial stem cell isolation.